Creating an eco-friendly alternative to standard nylon festival tents

Annually, 250,000 tents are abandoned at festivals in the UK, and over 90% of these go straight to landfills. With a standard 3.5kg tent containing the equivalent of 8,750 plastic straws, and emitting 25kg of carbon dioxide during production, there is a substantial negative impact on our environment.

That's why we have created EnviroTent; a 100% recyclable cardboard festival tent. EnviroTent is a sustainable, and unique way to camp at festivals. Not only is it more sustainable, as we recycle our tents into cardboard boxes within 14 days rather than send tents to landfills, but it's also a more personal and convenient way to camp. EnviroCampers simply arrive to find their tent set up. Then, during the festival, they can paint and decorate their tent however they like. Finally, at the end of the festival, we collect the tents, reuse the ones we can, and recycle the rest into cardboard boxes!